Queen's University Belfast & FP McCann Limited

To develop an advanced hydrodynamic separator to be integrated within currently manufactured precast concrete chambers, that will remove gross pollutants from storm water runoff and will allow compliance with new legislation when enacted.